Ice nucleating particles from blizzards above sea ice - magnitude and climate impacts of a potential particle source in a warming world.

Ice nucleating particles from blizzards above sea ice - magnitude and climate impacts
of a potential particle source in a warming world.